A randomised study of interferon (IFN)-alpha, interleukin-2 (IL2) and 5-fluorouracil(FU) vs IFN-alpha alone in advanced

Technical abstract
In renal cell cancer, response rates to combination chemotherapy and to hormonal agents are low and there has thus been recent interest in biological agents. The MRC RE01 trial of IFN-alpha versus medrooxyprogesterone acetate (MPA) has recently shown survival benefit in the IFN arm. There have been several phase II studies showing the three-drug combination of interferon,interleukin and 5-flourouracil results in a median response rate of 32%. The proposed randomised multicentre trial will build on the results of the RE01 trial using IFN - alpha as the gold standard in a comparison against the new three drug combination. The primary endpoint will be overall survival; secondary endpoints will be toxicity,quality of life and progression free survival.